Next Generation Malt Whisky Still Process Design

The company sought an Innovation Voucher grant to explore a step-change process for the more efficient conversion of agri grainstuffs into potable spirits. The funding will facilitate the modelling and validation of expected efficiencies in process time, product quality, product output controllability, energy useage and waste reduction, when compared to more traditional production processes. The overall objective is a computer simulated proof of concept, as a precursor to further development with a scale pilot plant.